University of Essex and Provide Community Interest Company

To create a ground-breaking decision making engine using AI and Natural Language Processing to reduce the frequency of face-to-face clinician appointments in a defined healthcare test area, guided by psychosocial research into acceptance and adoption of technological innovations in healthcare.